Gaining Cellular Control of Ocular Biomechanics - A Potential Route to the Treatment of Eye Disease

EPSRC Portfolio: The project aligns with following EPSRC 'maintain' areas: - Biomaterials & Tissue Engineering, Biophysics & Soft Matter Physics, Numerical Analysis

The sclera ('white of the eye') maintains the eye's structural integrity and stable vision. Scleral biomechanics are governed by the load-bearing extracellular matrix (ECM), with dynamic modulation by mechano-sensitive fibroblasts. While the role of the scleral ECM in determining tissue mechanics has been extensively researched, cellular contributions are less well-understood. Given scleral mechanical compromise underpins several leading causes of visual impairment [8-10], a better understanding of cellular aspects of scleral biomechanics will drive development of new treatments.

We propose dynamic scleral biomechanical behaviour is modulated by slow (ECM remodelling) and rapid (cytoskeletal-ECM) fibroblast-driven responses, critical to the eye's ability to withstand normal and pathological variations in intraocular pressure (IOP) over multiple time-scales, as evidenced in other fibroblastic cell types, including intervertebral disc, chondrocytes and osteoblasts. Our pilot studies showed mechanical loading of scleral fibroblasts stimulates cell proliferation and alters cytoskeletal organisation. We recently developed a numerical framework for cytoskeletal/ECM networks based on an integrated 3D random fibre model. The current project will extend this by incorporating experimentally-derived cytoskeletal/ECM fibre orientations to extract physiologically-accurate mechanical properties.

Aims of the project:
1. Determine contractile response of human scleral fibroblasts to IOP fluctuations by subjecting cells to oscillating strains simulating scleral wall stress in-vivo.
2. Characterise cytoskeletal protein re-organisation under simulated IOP using confocal microscopy.
3. Quantify collagen fibre organisation in scleral ECM using x-ray scattering and multiphoton microscopy.
4. Build numerical models to predict impact of pressure-regulated alterations in fibroblast force transduction on human eye biomechanics. We will adapt our random fibre models (Fig. 3) of cytoskeletal network (Aim 2 data), and integrate this with a representative ECM fibre model for the sclera (Aim 3 data).
5. Investigate effect of in-vivo pathological increases in IOP on Aim 1-4 outcomes using an experimental mouse model of glaucoma

Outcome: Scleral biomechanical compromise underpins the pathophysiology of myopia and glaucoma, vision disorders that collectively affect over 1.7 billion people. There is currently major clinical interest in developing interventions based on modification of scleral material properties. However attainment of clinical endpoints will rely on fundamental scientific understanding of scleral biomechanical function. Thus, the proposed work will inform and drive the future development of novel myopia and glaucoma therapies. Specifically, the outcomes will help identify key cell mechano-transduction pathways that can potentially be modified to control the eye's biomechanical behaviour.